Oprillo Adv EE

Oprillo is the domestic element in a larger smart city. We turn standard domestic homes into smart buildings.The Oprillo platform connects domestic appliances (heating, lighting, plug sockets, washing machines etc) to a smart system designed to bring integrated, connected intelligence across an open API. The goal is to understand individuals, learn about their habits, routines, interests and preferences to bring every connected device shared information. This information enables any device to become intelligent; maximising efficiency and convenience.A major aspect of the project is the ability to monitor and manage energy usage in the home. Oprillo processes this data in order to make recommendations to users helping identify ways in which they can reduce their overall energy bills and environmental impact. Oprillo can provide a direct communication channel between energy providers and their customers, making it the perfect mechanism for demand side response.